Wars of Liberation, Wars of Decolonisation: The Rhodesian Army Archive Project

For over forty years the wars of liberation in southern Africa have had a profound impact on the region. A central player in Southern Rhodesia's struggle against African nationalism was the Rhodesian Army, mythologised as a formidable fighting machine. The recently acquired Rhodesian Army Archive, held by the British Empire and Commonwealth Museum, offers for the first time an opportunity to test the folklore which surrounds this little understood force. \n\nAt present the archive is sitting in uncatalogued boxes in the Museum. A steady stream of researchers have plundered these boxes, finding gems almost at random - poignant and revealing photographs of soldiers on both sides of the war; intelligence reports that reveal the mindset of a beseiged white minority struggling to protect its privileges; operational instructions that illustrate the tactics of fighting a guerilla insurgency; policy debates that expose the strengths and weaknesses of a doomed but desperate government; rumours and counter-rumours about witches, spirits and poison. \n\nHowever, despite this richness of material, there is no way of locating specific documents, and no organising principle behind the boxes. The project will produce a comprehensive catalogue to these unique materials, making them accessible for researchers and others interested in the Rhodesian military, their struggle to suppress African insurgency, and their ultimate failure. Both academic and lay researchers will be encouraged to discover what is in the collection. The project will put a priority on knowledge exchange, sharing its understanding of the materials with those who were involved in the events or have a specific interest in this key moment in the end of imperialism.\n\nOnce the catalogue and guide are completed, the collection will provide the foundation for important secondary output, including Masters and Doctoral theses, scholarly articles and books drawing on this material. \n\nThe production of the catalogue will also enable material from the archive to be included in the Aluka Struggles For Freedom in Southern Africa collection. This is an international project, supported by the Andrew W Mellon Foundation, to digitise archival material documenting the liberation struggles in southern Africa since the end of World War II. The project has offered to digitise up to 10,000 pages of material, largely visual, from the collection, contingent upon this catalogue and database being produced.